Navigating home-loss in urban Britain, 1939-60

The urban home in Second World War Britain was a paradoxical site; even whilst it was recognised as an
unavoidably physical structure, vulnerable to destruction or confiscation, it remained for many a place of
safety within a world where uncertainty and danger abounded. Its loss was a devastating event,
emotionally, financially, and practically. However, whilst thousands of urban Britons lost their homes
during the war, both to the enemy and to their own government, little research has been done into how
the experience of home-loss affected civilians. This project will address this lacuna, and demonstrate that
an examination of home-loss has implications for numerous other strands of historical inquiry. Using the
methodologies of spatial and emotional history, it will seek to uncover how civilians navigated the
process of home-loss, and what consequences this experience had for their understandings of the war
and their own role within it.